Skills, Knowledge, Innovation, Policy and Practice

This research project explores the relationship between skills, management practices and innovation to better understand how government policy and industrial management might intervene to improve the performance of the UK economy. Previous work has shown how different levels, types and arrangements of workforce skills and managerial practices improve innovative performance when they are grouped together in "bundles". So while managerial interventions to improve performance may have little or no impact on their own, when they are combined the impact can be considerable. This project is exploring those relationships in more detail, and trying to unpick the complex causality at work. The project involves exploiting detailed datasets based on repeated surveys of firms over a number of years, that allow these relationships to be explored over extended periods of time. Together with the new statistical methods that the project will develop, the team will be able to analyse these causal mechanisms in a robust way to show the directions and strengths of the relationships, and how they vary across different types of firms.

In conducting this research, the project team aim to help improve engagement between academic researchers, industrial practitioners and policy makers through a programme of collaborative research that will highlight points where both managers and policy makers can intervene to improve performance and contribute to improved innovation, productivity and job creation. The project involves five subprojects that address:
a) which pattern of complementary skills and managerial practices are associated with what kinds of innovative performance,
b) how these relationships change over the long term for a sample of high tech firms, and what the causes and impacts of those strategic changes are,
c) how the increased number of graduates in the UK have been distributed across sectors over the last 15 years, and what impact that has had on wages and productivity,
d) how new econometric methods can be used to understand the causal relationships that link skills and innovation, and
e) how the results of the project can be packaged and diffused to best influence policy and practice.

Improvements in skills are one of the main ways in which individual employees improve their working conditions and firms improve their economic performance. However, the way in which they interact with each other, and with different managerial practices within firms, is very complex. This project hopes to unpick some of this complexity to enable policy makers, firms and individuals to make better, more informed choices about the value of those skills.

Potential impact
The research strategy builds upon a large IRC distributed project that is attempting a major change in the interactions between policy and research in response to the Government's concerns that research is still failing to support policy after a decade of investment in knowledge transfer. The interactions between policy and research is a major area of SPRU research, which suggests that the problem is rarely one of transfer, and more often relates to policy and research being disconnected. While policy practitioners in the UK (who often have post graduate degrees) can readily access academic research, it rarely addresses their problems or categories that address academic disciplinary concerns rather than policy makers' problems. Our impact plan therefore proposes to help close the loop between research and practice through continued close interaction with industry and the wider user communities. While this project is more 'academic' than the other IRC distributed project, it will still be able to exploit the co-production research design which aims to generate short medium and longer term impacts.

In the short term, the impacts relate to direct provision of research on the links between skills and innovation and the need to bundle investments to generate impact. This will be of direct relevance to BIS, HMT, etc. The existing project involves provision of resources for fast turn around policy support (for example, a two page research summary to the House of Lords S&T select committee from Coad within 24 hours), and this project will exploit that investment, which will be expanded through close interaction with the Work Foundation.

In the medium term the project dissemination will support the funding partners through a diffusion strategy targeted at "Bridgers and Brokers" that will draw on the project and the large body of work on innovation, innovation policy, strategy, and skills development that has been undertaken in the last 40 years. This involves the diffusion of research, from the project, the wider IRC and UK innovation research communities and the global research networks, through translation into policy outputs.

In the longer term, the project will directly contribute towards improving the innovative potential of UK firms through improved understanding of the links between skills, bundling and innovative performance, more nuanced appreciation of the variations in industrial dynamics in relation to different kinds of innovation (hopefully leading to more specific policy measures), and better practical models for exploiting skills.

To ensure full engagement across these time scales, our research builds in attention to users and dissemination from the start and researchers will have ring-fenced time to work with the policy community, industry and particularly the funding partners, to build engagement capabilities on both sides. This will be done through targeted communications materials (briefing papers, reports, workshops, web based materials and academic papers), engagement with the IRC Hub, a strategy to ensure the work remains independent and does not become low grade 'academic consultancy', and by building in "epistemological virtues", such as subjecting research to as wide a range of criticisms as possible.

SPRU has a huge global network with links to a wide range of national and international organisations that we will exploit (details previously communicated to the funding partners) and considerable experience in both engagement with practitioners and the co-production of policy relevant research with the partners that the project will extend further over its life. A substantial amount of PI and CI time devoted to translating this research is already funded by the IRC distributed projects scheme, which this project will exploit further.